Neutrino physics with SNO+

SNO+ offers a rich programme of neutrino physics, which includes neutrinoless double beta decay, antineutrinos from reactors and geothermal activity, solar neutrinos and a supernova watch. The PhD candidate is expected to work on the analysis of antineutrinos, focusing on an oscillation measurement using nearby reactor sources. The student will also spend some fraction of their time developing software for the calibration of the experiment and for data quality assurance, as well as participating in SNO+ experimental operations. The project is likely to involve spending an extended period of time at SNOLAB.